Narrative Analytics: Telling the Story behind the data

The project aims at developing methods and a tool capable of generating Narrative Analysis
of spatio-temporal data: a succinct natural language description of a selected time-space
window of the data of interest. In healthcare and smart house scenarios, such techniques
can be combined with activity recognition models to generate comprehensible descriptions
of monitored activities with terminology and level of detail tuned to a particular recipient. In
the context of the SPHERE IRC led by the University of Bristol and funded by EPSRC these
techniques would facilitate making sense from acquired data for healthcare applications in a
more transparent way than is possible with black-box approaches.